MGLtd Innovation Voucher

The fields of open data, consumer technology, and personal health have reached a crossroad. For the first time ever the HealthPad allows diabetics to see the exact nutrition content of anything they place on it, which allows them to make healthier dietary choices and, ultimately, lead healthier lives through technology.